CERAMOTOR

CERAMOTOR is an exciting project, part-funded by the Technology Strategy Board under the Energy Catalyst competition, to design and develop a new type of motor for an electric submersible pump (ESP). ESPs are widely used in the Oil & Gas sector worldwide, to boost productivity or to de-water wells, but they suffer from inherent drawbacks: poor low-speed efficiency, overheating, contamination and insulation breakdown. These cause premature motor failures (32% of ESP-related stoppages). Our motor will embody game-changing efficiency, reliability and value. It will achieve this with an innovative hybrid rotor design, which will be highly efficient at all speeds. The motor will use composite components and alloys for improved performance at internal temperatures of up to 550°C - much higher than existing motor limits. MTBF of up to 5000hrs, compared to a typical existing motor MTBF of 3500hrs. Our motor will have an 8 year design life, up to 6 years longer than existing motors, making it highly attractive to end-users. The design can be adapted for use in a range of sectors other Oil & Gas: Automotive, Aerospace, Marine and in particular, Geothermal.